India-UK Advanced Technology Centre (IU-ATC) in Next Generation Networks Systems and Services (Phase Two Follow-on)

This is a follow-on proposal for a Phase Two from the highly successful Phase One under EPSRC funding (GR EP/G051674/1; EP/G049874/1; EP/G049939/1; EP/G050600/1; EP/G05178X/1; EP/G053847/1;EP/G054886/1; EP/G055610/1; EP/F030118/1) of the IU-ATC which was for an initial 30-month period of a 5-year project envisioned by EPSRC and DST. The IU-ATC project represents the largest collaboration of its kind between UK and India and as such provides a unique and internationally competitive research eco-system to be further leveraged for maximum impact. As commented by the EPSRC Review Panel that met on 15th August (i) "The panel were positive about the success of Phase 1 of IU-ATC, commenting that they were impressed with the achievements of the consortium so far in the face of the significant challenge of making a consortium work across numerous institutions and country boundaries.", (ii) "The panel were clear that there is no question of the huge capacity that the IU-ATC has built over phase 1." A summary of our strengths is provided in the Joint 2-page (planning for IU-ATC Phase 2) document submitted to EPSRC-DST on August 5th 2011 (attached). In summary there has been 246 international Conference Papers, 106 Journal Papers ( with 31 papers still under review), Papers under dissemination 31 , 6 Books , and 10 Technical Reports. Of particular significance are the 15 Patents Submitted, the 8 technical Prototypes built and the 12 Technical Testbeds / Demonstrators that support the work of the team in both countries.

As we plan for Phase 2, we have reflected on our outputs to-date and also the recently published strategic research priorities from EPSRC published in July 2011 on Global Uncertainties , Healthcare, Digital Economy, E-Infrastructure, Intelligent Information Infrastructure, Working Together and DST 11th Plan, DST SAC respectively. In light of the respective national priorities for ICT Research and Innovation that have been identified by EPSRC-DST, there are a number of directly relevant "grand challenges" which we highlighted in our 2-page plan for the respective EPSRC-DST Review Committees on 5th August 2011 (attached).

Leveraging the capacity that has been developed in IU-ATC Phase 1, we will take into consideration some of the respective national priorities areas as listed in 1..7 above and the key recommendations of the EPSRC-DST review Panels. As evidenced from the EPSRC Review Panel a specific recommendation was made that whilst we should strive to have commonality of approach between work areas in both countries we should not 'force-fit' all research activities to both countries. Given this recommendation, we have developed a plan of innovative research that attempts to address global issues, common challenges and respective national priorities.

Potential impact
IMPACT STATEMENT
Addressing recent national priorities for ICT research and innovation that have been identified by EPSRC-DST respectively, the workplan is designed to deliver impact in terms of technical demonstrators, proof of concept solutions that can be exploited through our industrial partners, contribution to technical standards(e.g. data management, wireless encoding, Cloud managemen)t, design of prototypes and industry-led engagement. On the latter, it will be our intention to seek opportunities to embed our PDRAs and early-career researchers in the laboratories of our industrial partners and with our supporting agencies such as BT, Toshiba and the UK Cabinet Office. In summary, our top-level target domains for impact are as follows.
1. Protecting Citizens
Developments in using DTN communication in ad hoc Wi-Fi and the techniques for cooperating with any residual operational fixed networks and temporary Wi-Fi links to satellite can lead to cheap and ubiquitous provision of emergency communications support.
2. Assisting the Ageing Population
We address the challenge of providing greater independence and quality of living for the ageing and impaired population in both urban and rural environments through better design engineering (e.g., multi-modal interfaces, robust design for access and monitoring devices, low maintenance broadband applications).
3. Managing the Intelligent Converged Information Infrastructure
We will address a range of challenges to advance technical development that will enable future Internet infrastructure, elasticity in converged cloud infrastructure management, virtualisation of e-government applications, self-adapting network resource planning for real-time QoS-QoE, and last-mile pathway-CPE Home Networking:
4. Enabling Low-cost Rural Economy Applications
We address major challenges to support provision of healthcare and education, efficient broadband wireless access, and improved governance and social connectivity in rural areas. We focus particularly on a sensor network based application for perinatal mortality, maternal health, and education related to nutrition for new mothers.
5. Improving Wireless Access
Research on TV white space systems will enable low cost and energy efficient broadband wireless access networks for rural areas; this will have a major impact in India and UK in ensuring that the 'digital divide' is bridged. 'Digital inclusion' of more rural broadband users will also add to the wealth creation and quality of life of citizens. This work will impact on policy development with the regulators such as Ofcom and TRAI.
6. Managing Energy-efficient Networks
We address challenges in "Green Networking" to deliver energy efficiency through low-energy wireless payload transmission, low-energy virtualisation, and power-aware and power-saving Next Generation Networks. Energy efficient broadband wireless access networks for rural areas will also contribute to addressing the environmental challenges of reducing energy consumption and the CO2 footprint. Proposed cooperative techniques for "Green Radio" and power-efficient networking are expected to halve power consumption; additional power savings will be achieved by radically new techniques using "coalition network elements", "stable marriage" based resource allocation, and "auctioning" the relaying services of relays that require the lowest transmit power.
7. Enabling Connected Digital Communities
Through our workplan we will address the challenges of developing smart environments for intelligent living through context-based pervasive computing. "Connected communities" and wireless sensor smart environments are foreseen in smart cities, smart buildings to reduce energy consumption, smart transport to reduce energy and distribution costs, and smart healthcare to monitor patients, accelerate diagnosis and provide on-line assistance for e.government.